BIM-enabled Generative AI Platform for Productivity and Accuracy Enhancement of Construction Cost Planning (BIM-GAIcost)

**The UK construction cost rose by 15% in 2022** and due to the rising inflation rate of 6.7%, it is at almost 20% in 2023 (BuildPartner, 2023). This rising cost demands efficiency in predicting construction costs to avoid cost overruns, rework, improved safety, errors, and increased productivity. Predicting construction costs from the beginning of a project has been a daunting challenge for construction cost planners. The inept approach of limited AI application in cost estimation has led to **over 69% of construction projects** experiencing more than 10% cost overruns (KPMG, 2020). The increase in construction material prices has drastically impacted UK construction companies' revenue growth and productivity. Generative Artificial Intelligence (GAI) presents an opportunity to spur the uptake of Building Information Modelling (BIM) in construction cost management. The application of BIM to ensure productivity in the construction sector has predominately focused on other aspects such as design, energy efficiency and scheduling (Nikologianni et al., 2022). Although construction cost management through 5D BIM has been in recent demand, the diffusion of associated software applications and processes amongst older professionals has been challenging. This is predicated on the requirement for yearly skill updates to meet the recent technological changes. GAI through large language models (LLM) and prompting has the potential to ease the cost of producing BIM cost-related Master Information Delivery Plan (MIDP) and Task Information Delivery (TIDP) documents. Furthermore, recent feasibility studies revealed that cost prediction of construction projects is feasible through GAI through historical and live data.

T**he fusion of GAI and BIM** can potentially reduce the challenge of upskilling new construction professionals, reducing man-hours required to produce construction cost documents, ensuring accuracy and enhancing the competitive advantage of SMEs and large companies. This proposed study will apply the feasibility study to develop the BIM-GAIcost web application to produce construction cost estimation documents through LLM of cost data and support the automation of BIM cost-related documents with accuracy indications to predict and avoid cost overruns in the planning phase. The UK BIM framework and standards would align with the document's early cost advice documentation using the Building Execution Plan (BEP) structure. The web-based GAI for BIMcost application (BIM-GAIcost) would produce a user interface (UI) with prompt option parameters for BIM cost planning. A commercial interface to user experience (UX) to ensure tailored accessibility for different organisation scales and continuous improvement would be developed to ensure productivity in construction cost forecasting.